University of Exeter and SRK Exploration Services Limited

To utilise data science capabilities to understand absolute prospectivity in the mineral exploitation sector to improve strategic decision making during mineral prospecting.